Glasgow Caledonian University And Agrico UK Limited

To introduce laboratory techniques to define the physico-chemical and nutritional value of existing and new strains of table and processing potatoes to enhance product knowledge.